FACCE-JPI Knowledge Hub:Cropland WP

FACCE MACSUR focuses on modelling European agriculture with climate change for food security. The work is organized in three themes on crop, livestock and trade modelling. The partnership consists of 73 partners from 16 countries all over Europe. The overarching challenge is to develop a pan-European capability in the development, use and interpretation of models to perform risk assessments of the impacts of climate change on European agriculture. To address this the following challenges must be met:
1. Identify and address a range of issues between models in different themes to enable their closer integration including issues of scale and data processing.
2. Train a new generation of scientists to work across models which contribute to greater integration of models. This challenge can be described as focusing on the creation of integrated modellers as opposed to integrated models.
3. Determine the contribution that can be made to reducing uncertainty over the impacts of climate change on European food security by adopting integrated models of crop production, animal production and trade.

Potential impact
The project aims to improve our understanding of the uncertainties surrounding the ways in which European agriculture will adapt to and mitigate climate change. It is therefore of direct relevance to policy makers and the producers and users of food in the European Union. The project is very high profile and is certain to attract considerable interest from these communities as it progresses. In order to ensure that we able to meet this demand for information we will integrate dissemination within the project. A website is under development and it is intended that stakeholders will be involved in the major events of the project, beginning with the kick-off meeting and concluding with the final conference. Beyond Europe, it is expected that the activities of this project will also contribute to the parallel, global modelling efforts of the AgMIP consortium.